Technology-based Authentication for Carbon Insetting & Biodiversity Monitoring for Livestock Production

**Overview**: This project focuses on developing a technology-verified carbon insetting scheme for Cranswick to 1) reduce carbon emissions associated with their agricultural supply chain and 2) quantify biodiversity changes. The new scheme will provide a financial incentive for Cranswick's producer base by planting wildflowers and/or flower-rich grasses, creating new forms of income for farmers at a time of financial uncertainty. Verification of positive environmental changes in response to land use changes will come from AgriSound (biodiversity monitoring using bioacoustics) and Hutchinson (soil carbon mapping). The carbon insetting scheme will be co-designed with farmers following a double diamond methodology.

**Innovation**: Whilst Cranswick has made significant progress in reducing carbon emissions, there remains pressure to do more to meet net zero commitments. Carbon insetting (using nature-based solutions within a supply chain) is an attractive alternative to purchasing carbon credits from offsetting schemes, but there is a major challenge around verifying the quality of the insetting work due to current reliance on manual assessments to quantify levels of improvement.

Efforts have been made by Cranswick to identify suitable technology providers and internal trials have validated key technologies (AgriSound, Hutchinson/Omnia) with the ability to provide partial verification methods. However, more work is required to a) expand the monitoring capabilities (particularly for biodiversity monitoring) and b) integrate technologies into a single platform with the ability to manage the resulting scheme and provide the necessary level of confidence by all stakeholders.

The project will deliver multiple new bioacoustic algorithms for key indicator species (honeybees, bumblebees, hoverflies, butterflies, moths) as well as re-parameterise open-access birdsong algorithms to operate in a real-time manner. APIs for data transfer from AgriSound into the Omnia platform will be developed, as well as new farmer and corporate dashboards for scheme management. The project also has a strong focus on commercial innovation, with Cranswick working closely with their farming base to develop the scheme, balancing the level of financial incentives required with the need for rapid, large-scale adoption.

The blueprint for the Cranswick Carbon Insetting Scheme (CCIS) will be made available for use by the wider agri-food industry, creating a legacy that will be critical in driving environmental gains and a significant commercial opportunity for the technology providers.